CARE - Cobot Amp RosE

Retail chains require shorter lead times for custom multi-packaged products, driving the need for multiple packaging lines to run at higher speeds. AMP Rose has developed advanced but product specific high speed packaging lines to address this issue. The bespoke packing lines are designed and constructed by a skilled workforce which limits the productivity and output of the company. An alternative approach is to develop a standardised robot system based on cobots (collaborative robots that can work alongside humans) that is completely flexible and can work with humans on relatively rapidly changing multi-pack packaging lines. Each cobot with a dual-purpose vision system and can operate either individually or as a group. The cobot can identify its place on the line, select the appropriate gripper tools and begin work immedia-tely. This innovation means that our customers can flexibly meet the needs of the market with the minimum capital cost. More importantly AMP Rose can develop a production line to manufacture and supply standardised cobot systems rather than supplying hand built one off packing lines. With standardisation and a production line it means their competitiveness and productivity will improve considerably enabling them to grow market share and profitability.